Development of advanced hygienic diaphragms

To develop a range of advanced material hygienic diaphragms that can be commercially manufactured in the UK. The aim will be to resolve quality issues and simplify extended and complex supply chains. Also to widen the application usage by increasing the working temperature range of the diaphragms.